Felcana: Experimental Development

"Felcana is developing cutting-edge devices and software to better manage pet healthcare and enable the early detection of disease in cats and dogs. It is a 360° approach to pet healthcare providing innovative, smart, connected 'consumer clinical' devices for pets which monitor and analyse pet health and behavioural patterns, alerting owners to early indicators of unusual behaviour and potential illness. Additionally, it enables veterinarians to use the more reliable collected data to quickly and accurately diagnose health problems. This disease detection platform will improve animal welfare as well as reduce associated costs for pet-owners.

Innovate UK awarded Felcana the initial Smart Grant for Proof of Concept in 2015, enabling us to develop our product up to the present stage of miniaturisation. We are now ready to move from Beta test prototypes to production. Today, smart connected technology for animals is nascent. Only bulky rudimentary GPS devices with limited battery-life are already available. Both the Royal College of Veterinary Surgeons and the British Veterinary Association recognise that continued digital innovation is imperative to improve veterinary care. Felcana is developing state-of-the-art products which will be at the global forefront of digital veterinary innovation."